Task-Driven Multi-UAV Mapping and Exploration

The objective of this PhD is the coordination of a team of Unmanned Aerial
Vehicles (UAVs) in order to collaboratively explore an environment with the
goal of achieving a common task. Each UAV will use dense Simultaneous
Localization and Mapping (SLAM) techniques for creating a 3D map of its
environment, localize itself inside it and plan appropriate trajectories within
the 3D map

Research area: robotics